Mind-Reading: From Functional Neuroimaging to the Philosophy of Mind

In the last decade, functional neuroimaging has gone from being a relatively minor component of the sciences of the mind to being one of their central resources. Not only is neuroimaging being used to uncover the information-processing structure of the mind, it is now also being used as a 'mind-reading' technique. In neural mind-reading (or 'brain decoding') studies, information about an individual's brain states is used to ascribe mental states -- such as thoughts, intentions, and conscious experiences -- to an individual. The aim of this project is to examine the methodology, scope and philosophical implications of neuroimaging-based mind-reading.

Mind-reading raises three important questions that fall at the interface between neuroscience and the philosophy of mind. The first question concerns its methodology. Current mind-reading studies employ a correlational method that involves the use of previously established correlations between neural states and mental states. However, as yet there is no systematic analysis of the use of neural-mental correlations to attribute mental states. One of the central objectives of this project is to engage in a conceptually rigorous examination of the correlational method so as to place mind-reading research on a firm methodological foundation.

A second question concerns the potential scope of mind-reading research. Thus far mind-reading studies have targeted only a very limited range of mental states and have been restricted to highly-constrained laboratory environments. It is unclear whether mind-reading research can overcome these limitations. With a few notable exceptions, mind-reading research has also been restricted to neurologically unimpaired individuals. We will examine the prospects of extending mind-reading techniques so that they might include a broad range of mental states, individuals who are in natural behavioural environments, and human beings with serious neurological impairments or even the members of other species.

A third question raised by mind-reading research concerns its implications for philosophical accounts of the nature of, and our access to, mental states. With respect to the nature of mental states, developments in mind-reading have the potential to inform accounts of the relationship between mental states and brain states. For example, the successful of mind-reading initiatives would undermine conceptions of the mind which hold that there are no stable and systematic relations between neural states and mental states. With respect to our access to mental states, mind-reading threatens to undermine the authority that has traditionally been assigned to introspection and behaviour as sources of knowledge about an individual's mind. One of the central objectives of this project is to evaluate the potential impact of mind-reading on the use of introspection and behaviour to ascribe mental states to individuals, and to develop a framework in which information derived from neuroimaging can be integrated with that derived from introspection and behavior.

To date, these challenges have been addressed and these implications evaluated only in a piecemeal way by cognitive neuroscientists and philosophers working largely in isolation from each other. The series of workshops and research visits that we have planned will put an end to that unhappy state of affairs by providing a research context in which leading cognitive neuroscientists and philosophers of mind can work together to respond to the challenges facing mind-reading and explore its implications. In sum, this initiative has the potential to provide the nascent science of mind-reading with the conceptual foundations that it requires, and to provide a much-needed assessment of its prospects and perils.

Potential impact
Mind-reading research has already attracted a significant amount of attention in journals devoted to the intersection of law, medical ethics, and public policy. It is expected that this interest will be heightened with the expansion of mind-reading due to improvements in the resolution of neuroimaging methods and data analysis.

Four broad areas of legal and ethical concerns can be identified. Firstly, there are questions about the conditions under which mind-reading might infringe an individual's right to privacy. A person's thoughts have traditionally been their domain alone, but with the advent of neuroimaging-based mind-reading comes the prospect that we might be able to determine the contents of a person's mind without their permission. Secondly, there are questions about the use of mind-reading technologies for the detection of deception, especially in legal contexts. Although neuroimaging-based lie detectors are not yet a reality, a number of research groups are exploring their possible development. Clearly any forensic applications of mind-reading technology would require that mind-reading itself be placed on firm conceptual and methodological foundations. Thirdly, there are questions about the legal and moral implications of mind-reading for the treatment of individuals -- such as brain-damaged patients -- who may show signs of mental activity on the basis of neuroimaging data. How should these signs of mental activity affect our treatment of these patients? Fourthly, there are questions about the uses to which the results of mind-reading research might be put.

Given these legal and ethical concerns, professional bodies, bioethics committees and both governmental and non-governmental organizations will be called upon for guidelines concerning the conduct and application of mind-reading research. But none of these important policy questions can be resolved while it remains unclear what mind-reading might tell us about the human mind. For this reason, the results of the research that we propose to conduct will be vital in providing bioethicists and policy makers with the conceptual foundations that their work requires. With these considerations in mind, we will invite leading legal and medical bodies to send representatives to the mind-reading workshops that we will hold, and we will disseminate the results of our work, in the form of published papers, to this audience.

The proposed research will also have an impact on public understanding of the nature of the mind and its relationship to the brain. Understandably, this is a subject of much interest to lay readers, with such books as Steven Pinker's "How the Mind Works" and Daniel Dennett's "Consciousness Explained" appearing regularly on non-fiction best-seller lists. More specifically, research on the use of neuroimaging to ascribe mental states to individuals -- particularly those who may be in a coma or vegetative state -- has been given prominent media coverage in recent years. We will provide the public with access to our research by inviting science journalists to the proposed workshops. Subject to permission being granted by the speakers, we will also make podcasts of the workshop presentations available on the University of Oxford's Faculty of Philosophy website and on the University of Oxford's iTunes site.